LCC data into BIM data

This proposal is for migration of existing life cycle cost data into BIM compatible formats. Whole Life Ltd is a specialist construction consultancy specialising in whole life cost, performance and value.